What does gender inclusion for Menstrual Health services in humanitarian settings look like post-2030?

Research challenge
To investigate barriers to and ways of improving MH services in humanitarian settings. Without access to appropriate MH services, menstruators may suffer a loss of dignity, GBV and a reduced quality of life, which contribute to upholding the gender gap (House, 2019). We don't know how to implement a participatory approach to menstruator-friendly WaSH facility design that doesn't exhaust/burden participants, how non-menstruators can act as a barrier to MH services and how to engage them within MH programming to mitigate these barriers and the link between gender-diversity of camp management and the level of MH service.

Approach
The project will be carried out using realist evaluations of current projects in the field based on (1) the trade-off between a rapid response and one that consults menstruators and (2) engaging non-menstruators in MH programming; literature reviews on how non-menstruators act as a barrier to MH services; the development of tools (MH service level framework, framework for assessing a project implementer's awareness of and attentiveness to MH); and data collection and analysis of the links between gender diversity of camp management and MH service level via desk review.

Impact
Recommendations for the IFRC to roll out the project in other contexts, which highlights how end-user consultation can be kept to a minimum so as to avoid 'survey fatigue', an overview of the impacts and best practises of non-menstruators' exclusion vs. inclusion in MH programming on menstruators access to MH services and evidence for the importance of gender diverse camp management so as to guide decisions around programming and management. Another will be my increased capacity as a WaSH researcher.

Potential impact
Water-WISER will train a cohort of 50 British research engineers and scientists and equip them to work in challenging environments both in the low-income settings of rapidly growing poor cities and in the changing urban environment of the UK, Europe and other regions with a historic endowment of aging infrastructure. The vision is for a generation of engineers with the skills to deliver the trans-disciplinary innovations needed to ensure that future water, waste and sanitation infrastructure is resilient to the stresses posed by rapid urbanisation, global climate change and increasingly extreme natural and man-made disasters. Our alumni will address the urgent need to re-imagine urban spaces as net contributors to ecological and environmental well-being rather than being net users of vital resources such as energy, nitrogen, phosphorus and carbon. These new leaders will be an essential resource if the UK is to deliver on its commitment to the United Nations' Sustainable Development Goals (SDGs), particularly SDG 6 which calls for universal access to safely managed water and sanitation services, within planetary and local ecological boundaries. This next generation of research engineers will enable UK-based engineering consultancies, manufacturers, and utility companies to grow their share of the expanding global market for water and waste services, for example; in the water services industry from 3% to 10% (an increase of £33 billion per annum) by 2030, and attract significant inward investment.
The research which Water-WISER cohorts enable will form the basis of new innovations in the design and delivery of resilient infrastructure and services. Innovations developed by Water-WISER graduates will inform how growing cities are designed and built in the global south and will be used to inform the re-engineering and replacement of the aging infrastructure on which the UK's water and waste services are currently reliant. Our alumni will form the new generation of leaders who will play a central role in securing a larger share of the international water and waste management consultancy market to UK consultancies. The network of expertise and skills created by Water-WISER will enhance potential for collaborations between major UK players (for example strengthening links between UK consultancy, the Department for International Development, and leading UK water agencies such as WaterAid and Water and Sanitation for the Urban Poor) and between UK companies and partners in the global south including international investors such as the World Bank, European Investment Bank, African Development Bank, Asian Development Bank, Inter-American Development Bank and the International Finance Corporation. Graduates of Water-WISER will enter industry, academia and development agencies having spent a substantial period (minimum of six months) embedded in an industry or development partner organisation delivering their field-based research. Water-WISER students will thus gain a unique combination of trans-disciplinary training, field experience and cohort networking; they are destined for leadership roles in UK and international engineering and development consultancies, academia, international development banks, international agencies such as the United Nations and international non-governmental organisations.